'For Change and Charitie': How were seventeenth century trade tokens used and understood by contemporaries?

This study examines 17th-century trade tokens: integrating archaeological and historical evidence and techniques, to elucidate how tokens were used and understood by contemporaries. Trade tokens were issued by individuals and local officials between 1648 and 1672 in England and Wales, a period when trade and monetary circulation was disrupted by civil war, coinage shortage, and moments of extreme political uncertainty, but also a period of rapid commercial growth. Their creation reflected the state's failure to issue small denominations, as well as political opportunity, and the potential for profit. Understanding how non-state currencies operate and were perceived will illuminate earlier non-state currencies, such as Romano-British barbarous radiates, and current/future ones, such as local 'pounds' and bitcoin. Existing work, nationally and regionally, has focussed on cataloguing, with some work on issuers. There is a need for more rigorous and consistent work on issuers, placing them in context, for example analysing issuers' occupations against the local frequency. Archaeological context will provide insights into real practice of their circulation and the contexts where tokens are found. The study will demonstrate: 1) Where tokens circulated and what affected this (e.g. issuers' circumstances, occupation and status) and whether circulation patterns show how tokens functioned, or illustrate regional trade networks? 2) Contemporaries' attitudes to tokens, their understanding of tokens' functioning and how this varied over time and between groups, illustrated through both historical and archaeological methods. and: 3) the national background, integrating existing token research into current academic debates, and improving publicly available datasets. This study's legacies will be: firstly, linking non-university researchers' work into academic debates ensuring they contribute to the broader study of history and archaeology; secondly, greater understanding of non-state monetary development, creating models for past and present coinages; thirdly, an enhanced dataset, publicly available through the PAS. It will make a significant contribution to understandings of trade patterns and commercial development at a critical moment in British history, the mid-17th century.